The Seafood platter

Short listed for the 2015 UK Packaging awards, the seafood platter is an environmental solution that allows seafood to be transported, stored and served while maintaining freshness over a longer period in comparison to other packaging products.